The criminal liability of domestic abuse-induced suicide: the expansion of constructive manslaughter versus the introduction of a new criminal offence

At present there is no adequate legal response to domestic abuse-induced suicide ('DAIS') within the United Kingdom. My thesis will explore the rationale for imposing liability in cases of DAIS and the best legal avenue to do so. Namely, to expand constructive manslaughter or create a new criminal offence.